Elucidating the dynamics and antibiotic target potential of the bacterial cellular division complex by advanced microscopy

Keywords: Healthcare technologies, biophysics, novel imaging technologies
Abstract: Novel antimicrobials are urgently required to combat the rise of antibiotic resistance. Because pathogens have now evolved resistance to all known classes of antibiotic, the development of novel compounds with unique mode of action (MOA) is crucial. We will to solve this problem by leveraging advanced microscopy to develop new phenotypic readouts which enable rapid screening for novel MOAs, focussed on inhibitors of bacterial cell division, a key antimicrobial target.